When the wind blows: making the most of opportunities to achieve repeatable and profitable sales

Jacqueline Morrison, Cedeco Contractors Ltd, is leading the development of a mechanical alternative to grout, in response to an innovation competition held by ScottishPower Renewables (SPR), a competition which Cedeco ultimately won. Jacqueline, having secured both IUK SMART and OWGP funding is leading a number of feasibility studies while working in collaboration with Atkins Ltd, SPR and the Offshore Renewable Energy Catapult (OREC). Jacqueline is also a finalist of the Investing Women awards 2019, 2020\.

The solution under development is a mechanical gripper to replace grout within the jacket foundations of an offshore wind turbine. While grout has been the go-to for offshore foundations wind is presenting new challenges. The Cedeco solution cuts the time and cost of installation for wind developers by removing the need for grout and having less people and vessels required at sea. The solution supports net Zero ambitions and at the end of life offers a high grade material for recycling.